MobiCycle Mobile Phone Recycling Bins

"After public awareness, convenience is probably the main prerequisite to a takeback scheme’s success(Most, 2003)."MobiCycle offers bins placed in convenient locations. The idea we need help with is to design a range of mobile phone recycling bins. Mobile phone recycling containers, or bins, should clearly communicate to the consumer their purpose; protect the collected mobile phones; deter theft of the valuable contents located inside; and, withstand abuse by exposure to the elements.The grant will be used to help design a range of bins to break from the norm of the standard cardboard box or insecure container. Bins at the top of our line will track and send information about the contents of each bin, according to the make and model of the phone, to the bin owner.The bins will be:Ideal for recycling depots, malls, corporate offices, airports, parking garages, parksComes in a variety of finishesHas Clear, attractive signage to boost awarenessRetail price ranges from £70 - £500